The politics of interspecies justice: what role should the state have in correcting injustices to animals?

Political theorists of animal ethics have predominantly assumed that the state can and should play the most
prominent role in promoting justice for animals. This assumption is problematic because states are imperfect
institutions: they can be ineffective or uninterested in doing good. My project explores the desirability of state
action to achieve just human-animal relations, and how to balance this duty alongside other political objectives.
Responsibility to correct interspecies injustice, I will argue, should be spread across political, economic, cultural,
and personal spheres of society, not solely concentrated within state institutions.